Cyberfunding

We want to grow our business internationally, whilst ensuring our intellectual property and customer data remains securely protected. We strongly believe that external security audits play a vital part in this process.